Utilising microbial community dynamics to shape beneficial plant root microbiomes

MIBTP CASE students undertake a period of training before confirming a final PhD project description. The training period will include: quantitative skills training (programming, statistics, DNA Sequence Analysis and modelling), a series of bespoke masterclasses and a three-month mini-project.